UltraErase - Hard Disc Drive Repair and Erasure

Hard Disc Drives (HDD) and increasingly Solid-State Drives (SSD/NVMe) are widely used for data storage; However, the preferred long-term storage medium is HDD particularly for enterprise applications. HDD's are ubiquitous but they eventually fail and given that IT equipment is often developed around them, a failed and obsolete HDD can make the whole machine obsolete requiring its replacement. For e.g. some ATM's still run on Windows XP and require a specific HDD which are no longer manufactured. The disposal of failed HDD has other issues including the erasure of their stored data and their physical disposal in the EU under the WEEE regulations to recycle, reuse and minimise landfill.

Ultratec is a specialist in the HDD refurbishment market, and has recently developed technology that can rapidly identify the failed sectors on a HDD and in addition to clearing the disc of data can refurbish the disc and certify it for reuse by the client or offer it for resale. There are surprisingly few companies that offer this service and the majority of HDD's are fragmented for scrap. Ultratec proposes to develop a fully integrated system to refurbish and erase HDD's to reduce costs and increase productivity.